Building Japanese research capacity around disability studies and sport to positively impact the lives of people with disabilities - 2020 and beyond

The aim of this bid is to expand an already existing international collaboration and foster a long term sustainable multi-partner network in order to further develop our understanding in the field of disability studies and sport (DSS). This project will bring together a network of Social Sciences, Arts and Humanities (SSH) researchers across the UK and Japan, including ECRs, who will both strengthen and develop current relations. In 2020 Tokyo, Japan, will become the first city to host the Paralympic Games twice, having previously hosted them in 1964. This, therefore, provides an ideal opportunity to both meet the aims of this grant call, whilst at the same time improving our understanding of the field of DSS by furthering our cultural understandings of people with disabilities (PWD) using an interdisciplinary approach that adopts participative methodologies to foster co-creation of new knowledge in the field.

The researchers from the UK come from three universities: Coventry, West of Scotland and Worcester). The Japanese network members are drawn from three universities based in or around Tokyo: Juntendo, Tsukuba and Waseda, as well as one publicly-funded non-academic research body: the Nippon Foundation Paralympic Research Group. The Japanese group also includes the founding Director of the Co-Innovation Laboratory (COIL) who will act as a stakeholder representative and a direct conduit to groups of PWD in Tokyo with whom COIL work towards achieving an inclusive society. Both the UK and Japanese networks include experienced and early career researchers as the project is designed to make this area of research sustainable over the long term by involving and developing the capacity of young researchers who will lead the field in the years to come. The two groups of researchers will experience a programme of knowledge exchange and collaborative research planning (in both the UK and Japan), assisted by other key stakeholders including PWD and policy makers in Japan, to which various members of the overall network already have access. This will culminate in a planned longitudinal programme of collaborative research to take place before, during and up to four years after the Tokyo 2020 Paralympic Games that will form the basis for a larger funding application to be written as the final part of the proposed project.

As a baseline, the planned research programme for the larger bid will be aimed at investigating many of the claims made by the International Paralympic Committee (IPC) that are often repeated by Paralympic host city organising committees, regarding the potential social impact of sport and the Paralympic Games themselves upon the lives of PWD in the host country. These include: improved health, greater inclusion, better transport and infrastructure, environmental accessibility, enhanced support services and improved attitudes towards PWD amongst the non-disabled population (Brittain, 2018). This would be underpinned by a narrative analysis of the role of prejudice and normative values within Japanese society using ableism as a lens to see how disability is currently constructed and the impact hosting the Paralympic Games has on this narrative.

Potential impact
Alongside the academic beneficiaries detailed in the preceding sections, this project will also foreground the involvement of non-academic stakeholders to ensure that its outputs and outcomes reach beyond the Academy. This impact will be achieved through three main interventions;

i, in order to address our objective around involving people with disabilities (PWD) more meaningfully in this research, we will invite PWD and organisations that represent them to participate in both the UK and Japan exchange visit activities. In the UK, Disabled Person's Organisations and representatives from disability sport institutions (e.g. Activity Alliance) will join the planned meetings on the second day in Coventry in order to add to the practical and theoretical knowledge exchange (travel expenses included in costings). The first day in Coventry will be an opportunity for the network members to get to know each other and share their own knowledge and experiences. In Japan, other key individuals will be invited to participate in the policy forum including PWD and their advocates, representatives from disability sport clubs and representatives from the Tokyo Metropolitan Assembly (TMA), including Assembly member Yoshihiro Hayasaka who is part of a team of TMA and local government officials who have been visiting different host countries gathering information on Games legacy. This group, led by the former Vice Governor of Tokyo, Prof Yasushi Aoyama, visited Dr Brittain in Coventry in August to find out more about the impact of the Paralympic Games. Another key individual to be invited will be Shinji Nakamae, Paralympic Games Integration Director for Tokyo 2020, who presented at Dr Brittain's international disability sport conference held in Coventry in September 2018. Other academics such as Prof Chihiro Kanayama (Ritsumeikan University) who was unable to participate in the bid due to having recently been made Head of Department, will also be invited. Their input will also be captured in the briefing paper and policy report published after the policy forum. PWD representative organisations will also be invited to produce a blog post on their experiences;

ii, we will seek to generate reach and significance for this project through utilising our project website and social media platforms strategically. Throughout the 12 month project we will publish guest blog posts from individuals such as those named above (Hayasaka; Aoyama; Nakamae) as well as PWD in Japan and the UK, updates on Tokyo 2020 Paralympic Games planning, and seek to disseminate these widely through academic/non-academic networks via the project website and other social media. Co-I Prof McGillivray has extensive experience of designing and delivering participatory digital research projects that contribute to the impact agenda. To enhance accessibility to audiences outside of academia, the project website will include a blogging space and integrated social media platforms. This website will be crucial in communication and dialogue across academic, industry, policy and community actors engaged in the project and will be available in both languages to maximise reach. A short film will also be produced from the UK and Japan exchange visits and this will be used to promote the wider network and its focus on securing positive benefits from hosting the Paralympic Games;

iii, the academic partners will liaise with non-academic stakeholders to produce a short guide to undertaking research with PWD, informed by the experiences of both Japanese and UK researchers. This guide will be made available in open access form and address the objective to develop more participatory methodologies, especially focused on the involvement of PWD in research. As Parent (2016) has suggested, it is important that the voices and experiences of PWD are heard and it is important "not to go beyond disability, as is too frequently proposed, but to go-along with disability and disabled people"(p.530)